University of the West of England Bristol and Gloucestershire Wildlife Trust

To develop a new commercial product, based on a highly innovative whole-life integrated approach to green infrastructure planning and development.